Explain me this: Visualisation for AI-drive human-machine dialogue

The main aim of this project is to move towards an explainable dialogue system (e.g., chatbot, voice assistant), whose reasoning with natural language we can "see" with the help of visualisation.

The key research objectives are to alleviate the lack of explainability that comes with the currently prevailing deep learning paradigm. To achieve these objectives, I will investigate the promising approach of disentangled representation of meaning (the "what" to say) and style (the "how" to say) in natural language.

The expected novel contributions are novel disentangled natural language representation that is suitable to dialogue by design, as well as a novel explanation tool for visualising the disentanglement and various forms of meaning.

This PhD is relevant to the following EPSRC research area(s): Artificial Intelligence Technologies, Natural Language Processing, Speech Technology